Nano Enhanced Composites for Effluent Treatment

The development of innovative nano-enhanced light weight composite electrodes will enable the treatment of complex effluents and waste-water pollutants previously only discharged by dilution.
Treatment plant operating costs will be reduced by >25% and their footprint by >80%.
Energy and chemical consumption will also be significantly reduced.